IRIS: Expanding Data Lake Access Services at CASU / IRIS hardware allocation grant for FY20 for IoA, Cambridge University

To deploy and operate IRIS eInfrastructure for STFC Science Projects, including the National Facilities and Science Programmes

This proposal will allow for a ramp up of the service to provide support to the processing and access of spectroscopic data available at CASU, allowing dynamic and flexible access to both the pixels and objects. The IRIS hardware will support processing and generation of advanced data products and provide some data access (for survey team QA use) via python notebook servers, this allows programmatic access to the data.

Refer to the Business Case for eInfrastructure for the exploitation of the UK National Facilities and STFC Frontier Science programme